Smart Sail

Yachts often have many different, expensive sails ranging from £1k to >£100k, which are
moved about regularly from storage to yacht and back, all managed manually. Accurate
inventory is a priority for individual owners, fleet owners, racers and maintainers. In addition
it is difficult to accurately measure the sails exposure to use – particularly damaging flogging
and UV which breaks down the material structure. Smart Sail Systems Ltd has identified two
gaps in the yachting market for the introduction of an innovative new product. Our sensors
will be able to both store static (birth certificate/passport) type data and also monitor the
degradation and store data reflecting sail usage enabling users to accurately record sail
condition for the first time.